STAR*track - Support and networks To Accelerate the construction and Renovation ‘innovation track’ to market

STAR*track aims at expanding the Built4People Innovation Cluster (B4PIC) network developed in the HE project NEBULA and strengthening and supporting B4PICs and their members to deliver sustainable and people-centric innovation and accelerate uptake by regional value and supply chains. This overarching objective will be achieved by: - Integrating new B4PICS: 6 new B4PICs will be set-up in regions so far not covered by the B4PIC network and receive direct support. Outreach activities to innovation clusters will be made in order to reach the B4P contractual target of 10-15 fully mature B4PICs by 2028. - Creating enabling conditions and providing tools and training for B4PICs and their members for increased development and market transfer of sustainable construction and renovation innovation. - Accelerating the demonstration of holistic and inclusive solutions with high market potential through tailored support mechanisms (incl. access to demo sites) - Facilitating access to funding for demonstration, scale-up and implementation of sustainable innovation by local/regional construction value chains - Paving the way for replication, wide-spread use of the supporting tools and services, and continuous expansion of the Built4People network based on a UE27 replication plan with a long-term vision and business model. In order to make B4PICs attractive for different target groups of the innovation value chain, concrete value propositions will be defined to highlight the impact of B4PIC with respect to improvement of innovation capacities and development of sustainable business opportunities. The impact of the B4PIC network and the B4PICs themselves will be measured to show their significance for the green, digital, and people-centric transition of the Built Environment sector, the up-skilling of innovation actors, and the acceleration of construction and renovation products and solutions towards climate neutrality, in line with the impacts laid out in the Work Programme.